Wearable Audio-Visual AI for use in Hearing Aids

This work aims to address the three most important issues in the context of user-centred audio-visual hearing aids; creating robust hearing aids that can adapt to their environment, developing a low latency wearable device and aiding in developing ethical frameworks for usage.
1. Developing "smart fusion" to adapt hearing aids appropriately for use in different environments.
2. Implementing memristor-based computing for multimodal audio-visual fusion.
3. Privacy and ethical considerations for general public
As technology continues to advance, it is essential that ethical considerations are at the forefront of future designs. Contributing towards these frameworks through an understanding of how these devices should be used and are perceived by the public is crucial to ensuring the development of responsible and trustworthy AI.